On-site direct to product print: Environment and user friendly full colour digital print for products and packaging

"Environmentally friendly coating, labelling and application system for multiple applications.

The system to be developed specifically to be easy to use on-site by packaging and consumer durable manufacturers for the direct digital print of their products without the use of wet or solvent based adhesives."